Inclusive stories, nature engagement and wellbeing

This project will explore how story-based interventions in urban green spaces might foster nature-connection and wellbeing among disabled and/or neurodivergent people. Research areas include:
Barriers experienced by disabled and/or neurodivergent people in engaging with local green spaces, especially in contexts of rapid urban development
How existing story-based schemes (such as smartphone story walks) may reproduce exclusion of disabled and/or neurodivergent people from green spaces
How innovative, multi-sensory stories can be coproduced with disabled and/or neurodivergent people so as to support their engagements with local green spaces
Impacts of creating and engaging with these stories for the nature-connection and wellbeing of disabled and/or neurodivergent people.

Proposed methods include in-depth qualitative tools and participatory "experiments" developing story-based interventions in case sites.